Cyber Security Voucher

Haworths Chartered Accountants applied for a Cyber Security Innovation Voucher to assist with the implementation of a cyber security strategy designed to ensure the protection of sensitive data and the safety from external attacks. As Haworths follow guidelines set out by the Institute of Chartered Accountants for England and Wales (ICAEW), we recognise the growing need to protect our clients and wanted to be ahead of the curve in our industry through adopting cyber security before the authorities enforce it. Using our Cyber Security Innovation Voucher to train staff to be cyber aware and to thoroughly analyse our IT infrastructure will allow our peace of mind as well as that of our clients, contributing to growth of our business and reputation, sustainability and will allow us to be at the forefront of our profession.”